Immergency: immersive, data-driven experiences to spin up citizens for Net Zero

Immergency aims to be the UK's first escape room for promoting climate action. Communications about climate change and Net Zero targets are becoming ubiquitous (e.g. movies, marketing, news) but there is still a notable lack of participatory opportunities.

The project will test how the design of our physical, immersive team game and experience can empower the public to actively engage in the pursuit of Net Zero. The project will explore how the game experience can provide players with clarity and get them truly excited about the lifestyle changes that they can make and the opportunities that tackling the climate crisis represents.

During this project, the team will user-test the low cost prototyping elements of the game and will generate validated ideas for the design of the full-scale game experience, ideas that ensure:

* that it can be fun to learn about the climate (e.g. a safe-space and immersive features such as generating own power, feeling the heat increase in the room, while learning and implementing the most impactful solutions)
* that the experience can be successful at engaging players in taking climate action (e.g. a whole user experience, before and after the game, that is effective at conveying key messages and results in longer term information retention and lifestyle changes from players)